Normal Rules Don’t Apply (NRDA): Revolutionising E-commerce and Digitally Transforming Independent Fashion Brands

The fashion sector has always been a hotbed for innovation, and as fashion technology grows faster than ever in response to the pandemic, so too do the opportunities to streamline design, manufacturing, distribution and marketing. NRDA will harness the power of these opportunities from end to end, adopting advanced technologies that apply the latest in automation, artificial intelligence, and machine learning. Our proof of concept brand will demonstrate that sustained growth and profitability are possible without exploiting people or the planet, helping other small and mid market brands realise the value of digital transformation.